Challenges and Opportunities for Transboundary Conservation of Amur tigers (Panthera tigris tigris) in North-East Asia

My PhD research focuses on the transboundary conservation of large carnivores, primarily focused on north-east Asia and the world's largest extant cat, the Amur tiger (Panthera tigris tigris). This necessitates the use of a range of research techniques from the biological and social sciences within an inter-disciplinary framework, in order to evaluate threats to transboundary Amur tiger populations at both a local and regional scale, as well as the potential opportunities and limitations for conservation interventions, including international wildlife law, conservation translocations and mitigation of human-tiger conflict.